A kilometre of power: gender, mobility, and measurement in São Paulo

Despite what their name might suggest, natural disasters are anything but natural. Given that research shows that their harms tend to propagate along socially predetermined categories such as gender, race, and class, an understanding of responses to natural disasters must include an analysis which incorporates an understanding of natural disasters as socially constituted. I am developing an interdisciplinary research project which aims to leverage the significant potential of call detail records (CDR), in combination with census and population data, as well as testimonials and other qualitative sources to paint a holistic picture of the gendered mobility patterns displayed by individuals in the short and long term in disaster-stricken regions. The research can be subdivided into two research streams: the first research stream focuses on the development of a modelling infrastructure to help identify and quantify gendered mobility patterns after natural disasters. The second research stream is focused on regularly investigating the first research stream through an intersectional feminist lens. The intention of this exercise is to ensure that the research process meaningfully incorporates the key principles of data feminist and justice-based research frameworks, which are intended to inform the research at every step in the process. The outputs from this research project could contribute to the empirical basis necessary to develop gender-sensitive disaster relief, while also providing valuable insights into the value of CDR data in critically informed research for social good, and the value of data feminist-informed research methodologies.